Improved Energy Efficiency

We want to develop a system which demonstrates the energy saving and financial benefits of energy saving technologies. This is a tool for our customers and our R&D facilities.